Maze Theory - AI Driven Narrative Characters & Immersive Environments

"Maze Theory are the driving force behind a new technology pipeline that will enable them to create truly immersive artificially intelligent non-player agents in virtual reality. In a collaboration with Dream Reality Interactive and Goldsmiths University of London, Maze theory will push virtual reality boundaries by harnessing the power of AI technology to develop a new production pipeline that utilises embedded machine learning.

Current generation virtual reality experiences between human users and non-player characters within a virtual environment are limited to pre-determined scripted linear events. Maze Theory aim to redefine this limited experience by enabling players of their future VR games to experience far deeper and more immersive user driven conversations. Players of Maze Theory games will encounter artificially intelligent characters that they can directly influence through their own body and voices. The non-player character will be advanced enough in intelligence to determine for itself an appropriate response that it feels is appropriate to a given player, while maintaining consistency in its own characteristics. The output of this new technology will reap rewards for Maze Theory through reduced production costs and timescales but the reward for players will be far greater.

Maze Theory believe we are not far away from achieving unique experiences within virtual reality where the non-player characters that you encounter respond to a player's body and voice input socially and naturally, rather than just cycling through a set of pre-defined scripts. Social interactions in VR should be truly immersive, intuitive, and engaging. This technology will bring virtual reality a step closer to that vision."